Form-crossers: Mixed-race characters at the intersection of fiction and non-fiction

This creative-critical project, an autofictional novel and critical essay, investigates how contemporary autofiction facilitates the representation of mixed-race characters. I consider autofiction both as a method of exploring self-identity through crossings of fiction and non-fiction and as a boundary-blurring literary genre, and ask if contemporary autofiction offers innovative means of expressing mixed identities. My inquiry integrates perspectives from mixed-race literature studies with recent scholarship on autofiction's capacities for accommodating marginalised identities. I closely read contemporary autofictional texts to analyse how they engage a post-postmodern autofictional ethos of sincerity together with formal strategies such as hybridity and fragmentation to develop new representations of mixedness. My novel employs such strategies to explore the specific capacity of autofiction to make visible mixed-race identities complicated by experiences of racial passing in a post-millennial globalised context.